The University of Birmingham and Cookson Precious Metals Limited

To examine the opportunity provided by Additive Manufacturing to create new products using precious metals through investigating mechanical properties of Precious Metal alloys for performance applications.